Whole Body Blood Perfusion Monitor

Several diseases including Cardiovascular disease Diabetes and Stroke are directly related to
the gradual degradation of blood flow around the body due to clotting or constriction of the
pathways. However to date no monitor is available to make a quick assessment of how well
oxygenated blood is flowing around the entire body surface, including legs, feet, hands, chest,
temples and so on in relation to each heart beat. The proposed monitor will allow rapid
diagnostics of whole body blood flow using low cost throw away pads and a mobile phone, on
which an App can provide extensive whole body flow metrics and normative data
comparative indications.